Monolithic III/V laser integration on silicon

This project is tackling major technological roadblocks associated to silicon photonics and aims to demonstrate the monolithic integration of III/V lasers with CMOS photonic waveguiding components. This breakthrough will enable the development of innovative photonic circuits to serve the requirements of a wide range of low-cost optical interconnects and sensing technologies. The student will work alongside other researcher industrial partners, national and international collaborators to develop integrated photonics circuits coupling III/V materials grown on silicon to CMOS compatible waveguides